Coarse-grained molecular modeling of a biosurfactant

Course grain modelling is a promising tool to study complex systems that are involved in long-time relaxation processes, which are inaccessible by all-atom molecular dynamics simulations. The aim of the current project is to develop and apply coarse-grain models for the study of a naturally occurring biosurfactant that has interesting biological properties of considerable importance for applications in medicine e.g. it inhibits fibrin clot formation, it is an antitumoral, antibacterial and antibiotic agent etc.

Potential impact
The key outcome of this visit will be the development of an active collaboration between Dr Domene and Dr Shinoda, and other members of their respective teams and institutions. Dr Domene will develop and apply new techniques in her field of research, and he will be introduced to a new area of research, lipid-protein physical chemistry/biophysics. It is intended that the proposed research finds application by experimental groups, and it will therefore be possible to engage in due course with researchers others than the applicant and her research partner. For instance, recently, Dr Domene has established collaboration with Dr Wacklin at the Institut Laue Langevin (Grenoble, France). Wacklin's research encompasses neutron reflectivity, small angle scattering and complementary techniques to characterise the self-assembly of lipid-surfactant mixtures at the solid-liquid interface, and membrane hydrolysis catalysed by phospholipase A2 enzymes. The aim of this collaboration is to use a combination of atomistic molecular dynamics simulations and neutron reflectivity to elucidate the structure of supported lipid membranes. It would be advantageous and desirable to complement those studies by others employing the coarse grain technique, which is what Dr Domene intends to learn in Japan. The results will be presented at high-profile national and international scientific meetings, and in joint publications in the primary literature covering physics/biophysics and bio/chemistry. Both investigators have a good track record of publishing in these journals. This initial visit will also allow them to explore further international funding options, or the organization of an international workshop in this field of research, like those taking place at www.cecam.org. Dr Domene holds a Royal Society University Research Fellowship. The Society is very keen to promote her and her work. Any aspect of her research that is particularly interesting and/or potentially newsworthy would be promoted through the Society and her institution. In order to exploit this area of increasing importance and to compete effectively with the US and elsewhere, biomolecular simulation and modelling work should be funded as it has an important role to play alongside experimental work in providing fundamental insight to these physic-chemical processes. It is essential to develop and employ appropriate theoretical methods such as the ones described in this proposal. The work addresses fundamental problems in biophysics/physical chemistry, so that even partial success will be highly relevant and of wide interest to other scientists. Industry might take note of any key findings given that this system acts directly or indirectly in many processes of industrial relevance. Dr Domene has been a Researcher in Residence sponsored by The Wellcome Trust and the Research Councils from 2002-2005. She spent some time in secondary school science departments working alongside teachers and pupils, supporting the teaching of science, and providing role models for pupils breaking down the stereotypical image of a scientist. She is a member of the Science and Engineering Ambassadors scheme, University of Oxford, since 2002. She has organised visits to the Chemistry Research Labs for local schools, and some other events in the Chemistry department. The Royal Society also runs a pairing scheme MP/Civil Servant-Scientist. The scheme aims to build bridges between Members of Parliament/Civil Servants and the best UK researchers. Dr Domene would like to gain an insight into politics and science policy making, and learn how to influence policy making. She has applied for a place to participate in the scheme next year.